The cosmological constant problem and modified gravity

Studying theories of modified gravity and dark energy at cosmological scales, with a particular focus on the cosmological constant problem. The starting point is a continuation of my masters project in which I evaluate the cosmologies of a specific modified gravity theory in AdS space. This is to study whether such a theory produces vacuum energy self-tuning.